Better Conversations with Children: development and evaluation of a new intervention for children with language disorder

Developmental Language Disorder (DLD) affects around two children in every Year 1 classroom (Norbury et al., 2016), of whom half will experience difficulties into adolescence and beyond (Stothard et al, 1998). Problems with spoken and written language can lead to poor educational outcomes, mental illness and an increased risk of offending (Bryan et al., 2007). Given the intractability and potential consequences of DLD, early and effective intervention is crucial. To date, the focus of language therapy research has been at the single word and sentence level, despite conversation being the primary context for communication and the main medium through which children build social relationships. The aim of this study is to trial a new conversation-based therapy programme for children with DLD, drawing on established methods used with other clinical populations. It employs a case series design, with each child acting as his/her own control. 20 children, aged six to eight years, and their main carers will participate. Change will be evaluated through formal language assessments and both qualitative and quantitative conversation measures. Broader effects of the intervention will be explored using a quality of life scale.
The research has the potential to improve social and educational outcomes for young people, while parents and teachers will benefit from strategies to support children in conversation. The study may inform policy in both clinical and education settings through its emphasis on incorporating families within therapy. The project will pave the way for larger-scale trials to compare the new intervention with usual clinical practice.